GCRF:Thanzi la Onse (Health of All): Frameworks and analysis to ensure value for money health care - developing theory, changing practice

In all countries, difficult decisions are needed on how health care is financed, organised and provided for the benefit of populations. Decisions include how to determine and to secure appropriate levels of funding for health care; which interventions to fund; how to pool and distribute resources between geographical localities; and when to invest resources in strengthening key components of the health care system to improve the quality and coverage of existing interventions versus introducing new effective interventions. All health care systems face the reality that the cost of the available opportunities to enhance benefits always exceeds the available funding. The decisions made affect the kinds of interventions provided, who receives health care, who goes without and, ultimately, the magnitude of benefits to populations. Resources are particularly scarce in low-income countries.

For example, total health care spending is US$39 per capita in Malawi, a country that is also highly dependent on aid, representing about 62% of that funding, resulting in local preferences regarding how resources are used having to be balanced against donors' priorities. In sub-Saharan African countries (such as Malawi), the opportunities for improving population benefits are great, but the consequences of getting these decisions wrong are potentially severe in terms of forgone benefits.

Thanzi la Onse (TLO) provides an integrated programme of multi-disciplinary research to inform decisions in low-income settings on health care resource allocation. This challenging policy area lies at the intersection of health, economics and politics. The structure of this proposed research reflects that reality. The centrality of 'value for money' in determining domestic and international development activities is now widely accepted, particularly so in low-income countries, but tackling the challenges of policy formulation and resource allocation decisions, given the evidential and institutional constraints faced by health care systems in poor countries, remains an urgent research priority. This work will build research capability to address this need by evaluating alternative policy options in terms of locally-realised health benefits achieved through alternative spending commitments. This requires evaluating the benefits of any commitments and also what is foregone as a result of resource constraints prevailing in health care systems. Understanding the magnitude and distribution of such outcomes is key to ensuring value for money for spending on health.

The value of specific interventions needs to be understood within the context of the health care system in which it is delivered. TLO will study the inter-relationships between the impact of different interventions and policies on population benefits and the range of characteristics of the system in terms of how it funds and delivers care, its weakness and constraints. Research to support decision-making also needs to recognise the potential barriers to its acceptance and implementation, requiring close links with policy-makers. Themes of research in epidemiology and health economics will be complemented by a third theme on politics and governance; realising inter-disciplinary complementarities which hitherto have not been fully exploited.

The initial focus of TLO will be working with policy-makers and informing resource allocation decisions in Malawi and Uganda. This will include modelling the whole health system in Malawi to fully reflect its limited resources, the needs and characteristics of the population and the value of competing claims upon resources. Activities will receive international attention and inform the priorities of international organizations. Over the longer term, the programme is expected to work closely with policy-makers across the east, southern Africa region and beyond to ensure health care delivery is as fully informed as possible by leading research methods.

Potential impact
Thanzi la Onse (TLO) ('Health of All') is dedicated to improving the efficiency and equity of the health care resource allocation process in Malawi and Uganda, to support national policymakers in utilising their limited resources to achieve the best possible benefits for citizens. Better access to health care services will contribute towards improved overall health among the Malawian and Ugandan populations. TLO's long-term aim is to adapt the resource allocation research methods, tools and strategies, honed in Malawi and Uganda, to other Sub-Saharan Africa countries to address their specific resource allocation challenges, and promote greater population benefits throughout the region.

Realising the impact of the research and capability building activities is a major cross-cutting theme within TLO, careful consideration has gone into ensuring that the Programme's beneficiaries are engaged from its inception to its conclusion. The TLO team has built upon strong existing links in Malawi, Uganda and with the global international development community, to devise four core channels of knowledge exchange and engagement with stakeholders in Sub-Saharan Africa.

The Malawi and Uganda research units - College of Medicine jointly with the Malawi Public Health Institute and the MRC/UVRI Uganda Research Unit - are all closely affiliated to their national Ministries of Health (MoHs), hence well-paced to inform future health policy. In Malawi, this will be realised via the Malawi Knowledge Translation Platform, whose remit is to facilitate the translation of academic research into national policy-making. TLO has been invited to establish a permanent Health Economics and Modelling Community of Practice, convening representatives from Government, civil society, donor organisations, and the local research and clinical community, to meet regularly and discuss the Programme's research findings and how to translate these into policy. Representatives from the Malawi President's Office, MoH, Malawi Economic Justice Network, and Malawi Public Health Institute have already agreed to participate, and we will continue to invite additional members in the early months of the Programme. The Community will be maintained beyond conclusion of the Programme's initial four years, to continue to engage Government policymakers in the latest health research in the future.

In Uganda, TLO intends to engage with the Ugandan Academy for Health Innovation & Impact dedicated to improving health systems to benefit vulnerable groups and regions) to convene regular focus group events with Government analysts, decision-makers and clinicians to disseminate the Programme's research. This partnership will be pursued in the Programme's early stages, with the intention of formalising a permanent link between MRC/UVRI and the Academy over the course of the Programme.

TLO has also partnered with the East Central and Southern Africa Health Community (ECSA) which has strong links with senior officials in MoHs across the region. TLO's researchers will collaborate with ECSA to utilise these connections and convene several working groups with senior decision-makers throughout the Programme, to disseminate research findings and discuss the specific challenges affecting their resource allocation decisions. TLO will also reflect the views of policymakers and health workers in other low-income settings via regular engagement with two former ODI Fellows, who will be supported in undertaking a Masters of Research in resource allocation challenges affecting LMICs, and whose findings will directly inform TLO research activities.

It is through all of these engagement activities that TLO hopes to build strong lasting partnerships with the potential beneficiaries of its outputs in Sub-Saharan Africa, to facilitate a long-term dialogue on health system strengthening in low-income countries and continue TLO's work in this critical area of research beyond its initial four years.